Quantum oscillation studies near pressure induced fermi surface instabilities

In this project we implement radio-frequency tunnel diode oscillator techniques for high-resolution contactless transport and susceptibility measurements, in piston-cylinder and anvil pressure cells, enabling electronic structure studies in the most interesting regions of the high pressure phase diagram. Candidate materials include 3d, 4d, 4f and 5f electron systems like CsCr3Sb5, Ca2RuO4, CeSb2 and UTe2.